MSSL Solar & Planetary Physics Consolidated Grant 2016-2019

The aims of the solar system programme at MSSL are to break new ground in the understanding of the physical processes at work within each of our theme topics:
(a) solar activity and the origin at the Sun of the solar wind and disturbances within it; including coronal mass ejections (CME), flares, filaments and filament eruptions
(b) solar wind formation and propagation and evolution through the heliosphere; including the source of the solar wind and understanding which regions on the Sun control the solar wind
(c) solar wind interaction with the Earth's magnetosphere; including solar wind physics at kinetic and large scales, reconnection, magnetospheric acceleration and transport processes and processes controlling the aurora and radiation belts
(d) solar wind and plasma interactions at other planetary environments; including ionospheric processes, comet-plasma interactions, planetary magnetospheric plasma populations and processes driving aurorae and X-ray emission
(e) planetary surface formation processes; including cratering chronology and dynamic feature tracking via super-resolution restoration

Potential impact
Who will benefit from this research?
1. The academic community involved in space observations, modelling and theory
2. UCL Undergraduate and Masters students
3. The general public engaged via our outreach programmes
4. UK government: space weather is ranked no 4 on the UK risk register. We are studying the science behind space weather
5. Organisations where space weather and its effects are important, particularly those providing space weather forecasting services e.g. Met office, insurance industry, finance sector, infrastructure operators, satellite manufacturers, USAF EOARD
6. Space agencies ESA, NASA, JAXA and others
7. Satellite manufacturing industry
8. Disaster and risk monitoring organisations (e.g. earthquake predictions)
9. Medical researchers,
10. Industrial beneficiaries
How will they benefit from this research?
1. Journal papers, conference presentations, ISSI workshops
2. Project training opportunities
3. Interest and participation in STEM subjects, greater appreciation of space science in the community
4. Informed advice for Government organisations e.g. CRAG
5. Better prediction capability and modelling of effects of solar eruptions and consequences in the magnetosphere, ionosphere and for space and ground based technology
6. Involvement in defining and planning new space missions
7. Industries including Airbus D&S who may bid as prime contractor for new missions. Industry will also benefit from better knowledge of the space environment where key satellites are positioned using our instrumentation. Spacecraft manufacturers will also benefit from additional model predictions of planetary environments for which their spacecraft are targeted.
8. Plasma instrumentation on proposed Cubesat constellations, studied using STFC Impact Accelerator award
9. Use of solar physics data analysis techniques following from Harra's STFC CLASP award
10. Detecting cracks in rolled steel plant (Tata UK). System engineering training courses.